Staging Beckett: The Impact of Productions of Samuel Beckett's Drama on Theatre Practice and Cultures in the United Kingdom and Ireland (1955 - 2010)

This ambitious project will set out to comprehensively map, record, archive and bring to light all extant productions of Beckett's plays that have been professionally staged in Britain and Ireland since 1955. It will also attempt to assess how British and Irish theatre practitioners - from directors and actors to designers - have attempted to shape Beckett's work to the specific historical and cultural conditions within Britain and Ireland since 1955 in order to produce a distinctive 'aesthetic' for the work. The project will seek to evaluate the impact of producing Beckett's drama on the work of those practitioners, on contemporary practices of theatre directing, designing and performance, and on British and Irish theatre cultures (theatre programming, reviews etc).

Samuel Beckett's theatre has had a major international impact not only on playwrights such as Edward Albee, Harold Pinter, Sarah Kane and Suzan-Lori Parks but also on mainstream and experimental contemporary theatre practice. His work attracts high profile directors (such as Peter Brook, Luc Bondy, Peter Hall, Yukio Ninagawa, Deborah Warner and Robert Wilson); West End and Broadway productions with star casts; and experimental interdisciplinary performance (such as the Mabou Mines' adaptations of Beckett or Katie Mitchell's installation programme of Beckett's late theatre). It has also featured on the programmes of touring and regional theatres. All of the above categories include many British and Irish productions, but influential studies such as Jonathan Kalb's Beckett in Performance (1989) and Lois Oppenheim's Beckett Directing / Directing Beckett (1997) tend to focus on Beckett's practice as a director of own work, on directors or productions undertaken in the United States (such as Alan Schneider or Joanne Akalaitis's controversial production of Endgame), or occasionally on productions by some European directors, such as George Tabori.

In contrast, very little critical attention has been paid to the many productions of Beckett's work in Britain and Ireland. While some scholarship exists on a few directors - notably Sir Peter Hall's longstanding engagement with Beckett since the first British production of Waiting for Godot in 1955 - these accounts are frequently subjective and anecdotal. Much recent critical attention has focused on Beckett as an Irish writer with recent monographs including Emilie Morin's Samuel Beckett and the Problem of Irishness (2009) and Sean Kennedy's Beckett and Ireland (2010), but there are many gaps in research on productions of Beckett's theatre in Ireland and Northern Ireland. Some of these were included in an issue of the Irish University Review in 1984, and, more recently, work has been done on the Pike Theatre premiere of Godot (1995) and on the Beckett on Film project (2001), in which 19 of Beckett's stage plays were filmed and which featured a number of Irish directors including Neil Jordan, Enda Hughes and John Crowley. This grew out of the Gate Theatre Dublin Festival of nineteen of Beckett's plays launched in 1991. However, there is much scope for further research on the range of productions of Beckett's theatre in the United Kingdom and Ireland, and on the impact of such productions on the development of a Beckett aesthetic or style in UK and Irish theatre, or on acting, directing or designing practice (as in the work of Jocelyn Herbert). Moreover, hardly any research exists on regional or touring productions of Beckett's drama in Britain and Ireland. This project will offer substantial new data and insights into British and Irish theatre in the second half of the twentieth century.

Our project aims to rectify such gaps and omissions in this area of Beckett scholarship through recognising and disseminating to the public, academic and theatre communities a detailed and critically robust study which will examine the long tradition of theatrically realising Samuel Beckett's work in the UK and Ireland.

Potential impact
Who will benefit from this research?
Since Beckett's work features prominently in British, Irish and international theatre and performance history and practice, this project will have a significant impact on (1) school, undergraduate and postgraduate students in a range of disciplines including Beckett Studies, Theatre and Performance Studies, English Literatures, Modern European / Comparative Literatures (2) theatre archivists (3) theatre practitioners and trainee practitioners undertaking a production of Beckett's work, or interested in engaging practically with the aesthetics of Beckett's theatre (4) the wider public, for whom Beckett's work continues to attract widespread interest.

How will they benefit?
(1) New research materials, knowledges and insights in relation to the study of Beckett's theatre. Beckett's plays are widely studied in literature and theatre courses in schools, colleges and universities. By researching and disseminating a comprehensive survey of productions of Beckett's theatre in the United Kingdom and Ireland, this project will provide new research materials and knowledge about the history of Beckett's theatre in performance, and into the ways in which Beckett's theatre has been produced across metropolitan, regional and touring theatres and productions in relation to conventions of performance, directing and design in Great Britain and Ireland during this period. The project will therefore enrich existing knowledge not only of Beckett's work, but of the distinctive, evolving cultures of the metropolitan and regional theatres investigated. We expect that the project will impact upon curricula and approaches to studying Beckett's theatre at secondary and tertiary levels.

(1) and (2) New data technologies and collaborative models of practice. The fact that the Beckett database constitutes a pilot launch of the National Performance Database will offer a model of recording, analyzing and disseminating data that will impact on archivists as well as on students and the scholarly community. The database will be able to capture user data in order to evaluate and demonstrate impact. The collaborative working methods involving scholars, the theatre community and archivists, and the skills necessary to undertake such collaboration, will also be offered as models of collaborative research.

(1) and (3) Models of practice for practitioners and trainee practitioners. Many professional practitioners as well as trainee practitioners within or without the academy, generate new work through researching, citing or transforming past practice. The material gathered during this research and disseminated through the database, publications and conferences, seminars, broadcasts and public lectures, will offer a rich repository of diverse material on performance, design and directing practices relating to Beckett's theatre in the United Kingdom and Ireland. This material will be disseminated to professional or trainee practitioners through the database, broadcasts, sessions at conferences involving the theatre profession, and public lectures. We expect this material to inform many future productions of Beckett's work in diverse contexts.

4) Enriched cultural engagement and understanding of Beckett's theatre and the heritage of metropolitan and regional theatre cultures on the part of the wider public. As numerous public events held by the Beckett International Foundation have testified, the public maintains a high level of interest in Beckett's theatre. This project will increase the accessibility of Beckett's drama to the wider public through its emphasis on specific productions and theatre cultures in the United Kingdom and Ireland, and will also enhance the public's knowledge and understanding of the rich metropolitan and regional theatrical heritage in these islands. The database, broadcasts and public lectures are aimed at such a broad public impact.